Data processing methods for automated nuclear magnetic resonance (NMR) analysis

Nuclear Magnetic Resonance (NMR) spectroscopy is a method ideally suited to measuring subtle chemical changes. Unfortunately the exploitation of this chemical sensitivity for process control and quality assurance is hampered by the high costs involved in buying and maintaining a spectrometer and the necessity for expert staff. The issue of cost is being addressed by Oxford Instruments, however deskilling data acquisition and data processing is of critical importance. The funding obtained from the Technology Strategy Board brings together Oxford Instruments and the Institute of Food Research. The combined expertise will allow us to exploit the advantages of low cost instrumentation and robust data analysis to provide automated process control and quality assurance solutions.